The University of Essex and Shepherd Compello Limited KTP 21_22 R2

To enhance the use of big data, machine learning and system automation to better serve the needs of all of our stakeholders, whilst ensuring we remain innovators in a rapidly changing world.